Amazon Forest to Field: Mechanistic controls of post-deforestation soil carbon persistence under changing climate and land-use

The fate of soil organic carbon (SOC) stocks in Amazonia following deforestation represents a major uncertainty in the global carbon cycle and climate projections. As the world’s largest tropical forest, Amazonia plays a key role in regulating global climate. Its soils store ~60-90 GtC in the top metre alone1, making it one of the largest tropical terrestrial carbon reservoirs. However, widespread degradation and deforestation, primarily for agriculture, are turning the Amazon into a net carbon source2. This transformation of ‘forest to field’ is not only associated with the loss of trees but also substantial losses of SOC, with estimates ranging from ~20-50%3.
Despite SOC’s critical role in the global carbon cycle, the processes controlling its loss, transformation, and potential recovery after deforestation remain poorly understood, especially in the tropics, where soils differ markedly from temperate regions. Specifically, there is an urgent need to understand how much carbon is retained or enters the soil after deforestation, in what form (e.g., particulate, mineral-associated, or stable pyrogenic carbon from burning), and how these pools respond over time to different land management practices and a changing climate3.
Understanding these dynamics is essential for designing land management strategies that promote SOC retention and contribute to climate change mitigation, although its effectiveness may vary depending on soil type, climatic zone, and land use. Thus, determining the controls on soil carbon storage and emissions in post-deforestation Amazonian soils is essential for developing strategies to enhance C storage via land management to limit runaway climate emissions from soils. However, previous progress has been constrained by the scale and complexity of Amazonian ecosystems, a historical focus on aboveground carbon, and the lack of integrated, long-term studies across key environmental gradients. Current Earth System Models struggle to predict SOC loss because they lack a mechanistic framework that accounts for the complex interplay between diverse soil properties, altered climate regimes, and the distinct transformations during land-use change. This project will resolve these critical knowledge gaps by using the Amazon’s Arc of Deforestation as a natural laboratory to quantify the fundamental controls on SOC dynamics. Specifically, we will:

Quantify early changes in SOC following deforestation and fire, including the formation of stable pyrogenic carbon4.
Identify the long-term drivers of post-deforestation SOC dynamics, accounting for soil mineralogy, dominant land use (e.g. annual crops, pastures, silvopastoral systems), and environmental gradients.
Assess the long-term consequences of these changes for regional SOC cycling and storage under future climate scenarios.

To achieve these aims, we will combine field sampling across a chronosequence of post-forest fields spanning key soil physicochemical and climate gradients spanning the Amazon ‘Arc of Deforestation’, with high-resolution environmental monitoring and isotopic and radiocarbon analysis. These data will inform improved soil carbon models to guide optimal future management strategies. This interdisciplinary approach—leveraging a team of soil scientists, ecologists, and climate modellers to develop a unique Amazon-wide dataset —will allow us to determine how post-deforestation SOC stocks respond to agricultural land-use, fire, management practices, and climate change and identify strategies that maximise soil carbon sequestration in post-forest Amazonian landscapes (Figure 1a). This project will provide urgently needed insights on the fate and vulnerability of soil carbon after deforestation to inform climate mitigation strategies by identifying high-risk regions and land-use practices in one of the world’s most carbon-rich and threatened ecosystems.